The restoration potential of African savannas

Miombo woodlands are one of the largest types of savanna in Africa. They are complex ecosystems with rich diversity in both the ground layer and the trees, and this makes them complicated to restore.